Antibacterial nanopores composed of DNA

Strategic Research Priority: Industrial biotechnology and bioenergy
Due to the alarming rise in antibiotic resistance and decline of active compounds, the development of new powerful bacteria-killing agents is of great importance. In this project, we will create and test bilayer-puncturing nanopores that lyse bacteria but leave eukaryotic cells unharmed. The nanopore will be composed of folded DNA and carry lipid anchors for membrane insertion. The synthetic nanopores will be characterized and examined to unterstand their selective interaction with bacterial but not human cell membranes. Synthetic DNA nanopores that mimic biological behaviour and insert into membranes have been prepared previously and attracted considerable scientific interest. But the use of synthetic pores to selectively kill bacteria is a completely new observation.

The project falls with the BBSRC's strategic priorities and covers topics of synthetic biology, nanobiotechnology, chemcial biology, microbiology, and biophysics. By developing novel antibacterial compounds.

The project is experimentally feasible in the time frame as it is supported by strong preliminary data generated jointly by the PI's group at UCL and the non-academic partner MR at NPL. The data show that DNA pores of 7 nm height and 5 nm width are active against both Gram-positive and Gram-negative pathogenic bacteria. Remarkably, activity is selective against bacteria but not human cells.

While the findings are scientifically striking and of clear biological impact, there are several fundamental questions that have to be answered within the project in order to clarify the science and help exploit it:
(i) What are the structural and chemical components of the pore that are essential for cell killing? The data suggest that the structure of a pore AND lipid anchors are essential. But can a minimal pore be constructed with the same killing activity? What is the influence of the number and position of lipid anchors on activity?
(ii) What is the mechanism of bacterial cell killing? Do the pores puncture an otherwise intact membrane or completely rupture it? What are the kinetics of the membrane binding and bacterial killing?
(iii) What is the reason for the selectivity of the pores? Do they recognise membrane components of the bacterial membrane which are not present in eucaryotic cells?
(iv) Can bacteria-killing DNA pores be developed further and serve as conceptual template to create related nanomaterials or organic small-molecule drugs that achieve selective killing?

The proposed project is relevant to the non-academic partner, who has a long-standing and strategic interest in developing advanced measurement approaches, materials and methods to address the problem of antimicrobial resistance.
The elibility of the non-academic partner NPL has been confirmed with Dr. Nadine Mogford.

The projects is supported by a strong track-record of the SH and MR in the relevant areas (see point 4 below) and benefits from previous joint collaboration between SH and MR in the supervision of a joint PhD student.